Dissecting SOS1 and SOS2 isoform-specific regulation of Ras signalling through biochemical, structural, and Affimer-based approaches

Ras is an oncogene, frequently mutated in cancers, where it drives cell growth and signalling. SOS1 and SOS2 are key proteins that activate Ras by enabling it to switch from an inactive to an active state, even when Ras is acting as an oncogene. While these two proteins share similarities, most research has focused on SOS1, leaving the function of SOS2 much less understood. This gap in our knowledge limits our understanding of how Ras activity is regulated in normal and disease states. Our project aims to address this by investigating how SOS1 and SOS2 function and regulate Ras activation. By uncovering the differences and similarities between these proteins, we will gain new insights into Ras-driven cellular processes and identify potential strategies to target Ras activity in diseases.
Specifically, we will:

Study the active regions of SOS1 and SOS2 (SOScat): Using biochemical assays and advanced structural biology techniques, we will examine how these regions interact with different Ras variants, including those with disease-causing mutations. This will help us understand how SOS1 and SOS2 activate Ras and identify isoform-specific mechanisms.
Use Affimers as research tools: Affimers are small, engineered proteins we have developed to block the activity of SOS1 and SOS2. These Affimers effectively inhibit Ras activation and downstream signalling in cells. We will use them to study the distinct roles of SOS1 and SOS2 in cells and visualize their interactions with Ras using high-resolution imaging methods.
Link molecular findings to cellular function: By combining biochemical tests, cell-based experiments, and cutting-edge imaging techniques, we will investigate how SOS1 and SOS2 are regulated over time and in different locations within cells.

This project builds on our expertise in structural biology, cell biology, imaging and the development of Affimers as research tools. We have already visualised SOS-Affimer complexes, demonstrated the ability of Affimers to block Ras signalling in cells, and used these tools for imaging and structural studies. By uncovering the mechanisms of SOS1- and SOS2-specific regulation of Ras, this research will fill a critical gap in our understanding of Ras activation. The tools and knowledge will provide a foundation for better understanding basic cellular signalling and biology and support efforts to develop new therapies targeting Ras-driven diseases.